Origin and co-evolution of land plant-fungal symbioses through the "greening of the Earth"

Colonization of the land by terrestrial plants ca. 475 Ma was one of the
most far-reaching chapters in Earth's history. Liverworts occupy the
pivotal position in the land plant evolutionary tree with a wide variety of
evidence supporting these non-vascular plants as the most basal terrestrial
photosynthetic organisms and amongst the earliest colonizers of the land ca.
475 Ma. Recent molecular genetic evidence supports the view that
mycorrhiza-like associations in liverworts are a basal and ancestral trait,
and land plants evolved from a single common ancestor that formed symbiotic
associations with fungal partners before roots evolved.
For at least the past 30 years, the prevailing paradigm has been that AM
fungi are the ancestral form of all plant-fungal symbioses co-evolving with
the earliest land plants. AM associations are the most common type of
mycorrhiza, and are currently found in over 70% of land plant species
including simple and complex thalloid liverworts. However, new evidence
reported by members of the project team (MB, JGD, SP) has revealed that the
most basal extant groups of liverworts, the Haplomitriopsida, exclusively
form associations with the most basal group of plant-symbiotic fungi - the
Endogonales. For the first time, we now have evidence pointing to the
identity of the fungal group at the dawn of their nutritional symbiosis with
land plants. This opens a remarkable new window for functional
investigations into how the symbiosis facilitated the emergence of the
terrestrial biosphere.
Our proposal exploits these findings by addressing three fundamental
evolutionary questions relating to the initial phase of plants 'greening of
the Earth':
(1) Are the associations between liverworts and species of Endogone
functionally equivalent to those formed with AM fungal partners?
(2) Was the switching of fungal partners from facultatively saprotrophic
Endogone to obligately biotrophic AM fungi through the evolutionary advance
of basal liverworts driven by increasing mutualistic benefits to the plants
and fungi?
(3) Did the accumulation of soil organic matter favour obligately biotrophic
AM fungi over facultatively saprotrophic Endogone in supplying mineral
nutrients to the plants?
We have carefully selected 7 liverwort species with fungal associations that
provide a powerful spectrum of model systems amenable to experimentation and
quantitative functional analyses of C exchange, nutrient relationships and
fungal specificity. All of our target organisms can all be cultured either
from spores or gemmae to provide plants with and without fungal symbionts.
This provides a robust approach for enabling quantification of fungal
colonization on gametophyte growth, nutrition and reproductive output within
a 3 yr project.
Our experimental programme will be conducted on (1) mature field-collected
populations (and (2) symbiotic vs. asymbiotic plants grown from
gemmae/spores. Field collected populations will be used for functional
studies of C-allocation from liverworts to their fungal partners and
reciprocal uptake of nutrients into the plants via the fungi. Populations
from gemmae/spores will be used for investigating the net costs/benefits of
the fungal symbionts on the growth and reproductive output of the liverworts
and the biomass and extent of the fungal partners. Molecular identification
and ultra-structural studies will be undertaken on both sets of plants to
establish the identity of the fungal endosymbionts, the nature of the
plant-fungal interfaces, and how these relate to function and host
specificity.
Overall, this project will contribute fundamental knowledge and
understanding to the dawn of an ancient symbiosis between land plants and
fungi that played a founding role in the evolution of terrestrial ecosystems
- a topic closely aligned to NERC's Earth System Science Theme high-level
challenge "improving current knowledge of the interaction b

Potential impact
Who will benefit beyond other academics ?
(1) 'Next generation of reseachers' in schools
(2) General public
(3) Key stakeholders from the industrial sector.

We have identified 5 specific activities pathways for reaching these groups:

(1) Dedicated Website written in clear easily accessible language. The
website will serve as a link to the institution websites of the PI (APS) and
Co-Is (Kew Gardens and the Natural History Museum) and to other websites
that discuss plant evolution. It will be regularly updated with postings
describing new findings and forthcoming publications.
(2) Outreach activities in schools. We will engage the 'next generation' of
researchers by undertaking visits to local schools in Sheffield and London
and by hosting year 10 work experience placements. These visits will
consist of talks and practical workshops to engage the students in
discussions about symbiosis between organisms and its role in plant
evolution throughout Earth's history.
(3) Summer Internships. We routinely host Sixth Form students in our labs
to provide potential scientists with direct experience in the scientific
approach and methodology, and to illustrate what it is like to work in a
research environment. We propose to host two such students (3 weeks each)
over the duration of the project in Sheffield, Kew and the Natural History
Museum, London.
(4) Outreach activities to the general public. The Natural History Museum
and Royal Botanic Gardens-Kew (RBG) in London are world-leaders in public
engagement in science. The NHM, which includes the £78 million landmark
development of the Darwin Centre 2 (DC2), offers a unique and ideal platform
for engaging with the public in a variety of ways. These include its
Internet presence and opportunities to give talks to visitors in the David
Attenborough Studio (within DC2), as part of the 'Nature Live Events'. We
plan to include a specific 'Nature Live Event' on "A 400-million year-old
symbiotic relationship: plants and fungi". RBG-Kew has an Evolution house
with >1 million visitors a year. We are in discussions with key people to
set-up a semi-permanent display for visitors there about the role of
symbiotic fungi in land plant evolution. We plan to exploit these
facilities further to communicate our science to the public by giving
special lectures at 'Greening of the Earth' Road shows in addition to key
museums and botanical gardens in England, Scotland and Wales. At each
event, the PDRA will deliver an engaging talk highlighting the 'big science'
question being addressed by the project and its wider relevance to society.
The PDRA and 1 PI/CoI will then participate in pre-arranged open discussion
sessions. Flyers describing the aims and 'big science' question of the
project will be distributed. We will liaise with the following
organizations to organize the associated lecture and other activities. Key
personnel from each organization have been contacted and are excited about
the possibility of hosting these events.
(5) Industry forum. We will demonstrate the potential applications of our
data and materials archives via an open day at Sheffield aimed at industry
representatives. The PI/Co-I's have been involved in the highly successful
'Multi Functional Landscapes forum' held in Sheffield in 2010 with aimed to
engage key stakeholders from industry policy. We will use our extensive
network of industrial collaborators to invite key stakeholders (e.g.
Corus-TATA steel, RAGT Seeds, Lindham Turf, Bonningale Nurseries) to the
forum.

Milestones and measures of success. Key milestones will be: 1) public
understanding of science engagement events (schools/Museums); 2) staging of
an industry forum event in the final year; 3) creation of an interactive
website. Components (1) and (2) will be evaluated via post-presentation
feedback. Component (3) will be assessed by counting website hits.